Analogue gravity with optical pulses in fibres

Analogue gravity is the field of studying phenomena of general relativity in artificial spacetimes. These artificial spacetimes are generated in non-gravitating systems. The systems are described by an effective field theory and the describing equations are identical or similar to field equations in quantum field theory in curved spacetime.

In this project, optical pulses in single mode fibers are used to create the artificial spacetime. The optical pulse modifies the refractive index of the fiber and thus bends the world lines of all other light in the fiber, This further light is used as a probe of these spacetimes in order to observe effects associated with general relativity, such as black holes, Hawking radiation, Quasinormal mode oscillations.

An investigation of quantum effects in these systems is possible with direct detection in optics. In the context of analogue gravity, a quantum measurement can shine light on questions associated with quantum gravity, but in a laboratory system.